Bioelectronic therapeutics for heart failure

Ceryx Medical are developing the next generation of medical devices. Their patented bio-electronics allow them to develop closed-loop systems which are able to listen to the human body and respond to its needs, restoring function and treating disease. They have shown that their first device is able to significantly improve heart function in a model of heart failure, the remarkable data generated so far suggests a potentially revolutionary therapy for this devastating disease. In this study Ceryx will now prove the potential of this as a therapy. Using a model of heart failure, the Ceryx device will be tested in a real world environment demonstrating that the device can improve functionality in heart failure, the aim being that victims of the disease progress from a state in which exhaustion occurs with minimal physical exertion to a near normal life. The study aims to demonstrate that the improvement in cardiac function translates to meaningful improvements in the patient's condition. The aims of the study have been identified following extensive discussions with cardiac physicians, electrophysiologists and surgeons. The study will also expand on earlier work which suggests that by improving the efficiency of the heart this unique device is able to reduce the workload on the heart and allow repair of the cardiac damage which drives heart failure. The project will further refine the device itself, incorporating industry standard chest impedance measurements to monitor breathing and modulate heart rate according to exercise. This improved design will then be further miniaturised, a significant step on the path to implanting the device in humans.